Leveraging Public Data to accelerate Decarbonisation, Profitably

With the growing urgency to focus on decarbonising our planet, companies are increasingly committing to Net Zero Targets, but have no idea where to start the journey to action. While we are making progress, the challenge still remains a strategic priority for the UK government. Businesses don't know where to start their decarbonisation journey and are unaware that decarbonisation can be profitable.

At ExpectAI, we believe in the power of data and AI to inform climate decisions. We are initiating development of an innovative solution aimed at catalysing data-driven decarbonization to support the UK government's net zero agenda while seeking to revolutionise decision-making processes through innovative adaptive carbon profiling.

Our solution collates and interprets publicly available data to provide a single simplified view of carbon data for all 5.5 Mn companies registered in the UK. The database will serve as a ground-breaking resource, providing specific and actionable insights into the carbon footprints of individual companies. This solution serves as a starting point for businesses' decarbonization journey, enabling informed ROI-driven decisions. The increased data efficiency ensures that businesses, financial institutions and government bodies can navigate and interpret complex datasets more effectively, overcoming a critical hurdle in their decarbonization journey.